Structured Emulsions and Interfaces

Technical abstract
The rising incidence of obesity demands that rational strategies be developed to reduce dietary fat and energy intake. We will facilitate the development of such strategies by investigating in vitro some key interfacial and colloidal mechanisms underlying the physicochemical behaviour of emulsified fats which may influence the perception of fats in emulsions and the digestion of fats in the GI tract. This will include the interactions with saliva in the mouth, interfacial mechanisms which control emulsion rheology (texture) and the interfacial processes which control lipid digestion. The new knowledge we will gain will enable new strategies to be developed to control dietary fat intake, for example by manipulation of interfacial behaviour to affect lipolysis which may then impact on satiety. We will achieve this by addressing the following objectives:

1. Describe the interfacial and molecular interaction processes responsible for the formation of the salivary mucous film, and identify structural changes resulting from interaction with food components.

2. Identify key colloidal and interfacial mechanisms in vitro that underpin the complex rheological properties of emulsions.

3. Define the key interfacial mechanisms that control the digestion of emulsions and subsequent transport of lipids and lipid soluble nutrients.